Cherednik Algebras at Infinity

Many people delight in the formal elegance the symmetry can bring to a design. Less well known is the 19th century mathematical discovery that symmetry forms the framework for Geometry. Later, 20th century physicists discovered that these same ideas lie at the heart of our understanding of the Universe. There is a special branch of Mathematics, called Representation Theory, which studies symmetries revealed (or sometimes concealed) by objects and phenomena in Mathematics and other fields of Science including Biology, Chemistry and Physics. That branch is the area of the project. The aim of the project is to study particular objects, called Cherednik algebras or double affine Hecke algebras. They appeared about 20 years ago as a result of blending ideas from the branch of modern Theoretical Physics called Conformal Field Theory, and from a more traditional branch of Mathematics, called the Theory of Special Functions. Since then the Cherednik algebras were found to play major roles in several other branches of Mathematics. We aim to advance the theory of these algebras, and to find more links between Mathematics and Theoretical Physics.

Potential impact
The main beneficiaries of the proposed research are other academics. The nature of this research means that it will be of benefit to researchers not only in Pure Mathematics, but in Applied Mathematics and Theoretical Physics as well. To make sure that other researchers realise the potential benefit of this work to their own we aim to actively promote, explain and publicise our work in talks and presentations at various conferences and meetings. We will also disseminate our results by making all preprints available on the arXiv and get the papers published in internationally leading journals. Undertaking the planned research will be of immense benefit to the Research Assistant, to be employed to work on the project. It will enable this researcher to achieve international status and to become a better lecturer of Mathematics, thus in turn training better mathematicians and school teachers. Although an impact of this project beyond academia may come in a remote future, we will seek and embrace opportunities to promote this research to non-academic audiences.